eStation - a microturbine-driven, highly efficient clean energy system for portside industry

**_eStation - a microturbine-driven, highly efficient decentralised clean energy system for portside industry._**

Through this 15-month Industrial Research project, Enturi will convert its highly-efficient patented micro-wind turbine proof-of-concept into a TRL6 decentralised energy system, the eStation for portside power.